Web Based Immersive Content Delivery

A web based immersive content player that allows users to visit events or places virtually and at unparalleled levels of quality and detail. The 360 (VR) video content can be viewed through multiple devices including mobile, tablet and desktop browsers. Users can choose where they look and even zoom in to see high levels of detail.